Design for Repair of Lightweight E-Mobility Vehicles

With the support of Innovate UK Bomobility Ltd is working with Collins Limited to maximise the Durability, Ease of Repair, and End of Life Recyclability for their range of Ultra Low Emission lightweight electric vehicles. The purpose of this project is ensuring that the maintenance and eventual re-use of the vehicle components maximises the reduction in transport emissions achieved by each Bo.